Few-shot Learning for Environment Adaptive Multi-modal Vision System

As a dominating technique in AI, deep learning has been successfully used to facilitate a multitude of visual tasks, such as recognizing faces, tracking emotions or monitoring physical activities. However, each of these tasks requires training a neural network on a very large image dataset specifically collected and annotated for that task. Though the trained networks are experts for the target task, they only understand the 'world' experienced during training and can 'say' nothing about other content, nor can they be adaptive to other tasks without retraining. Moreover, most visual algorithms are learning from 'single modal', but pay no attention to other vision modalities, such as depth and thermal sensors. The core objective of the project is to develop the next generation of machine learning algorithms that can mimic human vision and intelligence, continually learning to adapt to the new environment from a few visual shots without requiring the traditional 'strong supervision' of a new dataset of each new task. Compared to the conventional supervised setting, learning from few shots poses several challenges due to, e. g. insufficient training data in a new environment; the bias between old and new tasks; the continually emerging tasks; the catastrophic forgetting problem when learning new tasks. In this project, the prospective student will solve the above problems in three stages: 1) based on our recent findings of self-paced (curriculum) learning for image classification [1] and saliency detection [2], we address the lack of annotated training data problem for real-life semantic segmentation task; 2) incorporating self-paced learning into the framework of Meta-learning, aiming to be environment adaptive by learning emerging new tasks data from old tasks; 3) delivering, distilling and reasoning semantic and geometric information over a multitude of visual data, e.g. RGB videos, depth videos and thermal videos.

[1] L. Xiang, G. Ding and J. Han, Learning from Multiple Experts: Self-paced Knowledge Distillation for Long-tailed Classification, in proceeding of European Conference on Computer Vision (ECCV 2020), spotlight paper (top 5%).
[2] D. Zhang, H. Tian and J. Han, Few-Cost Salient Object Detection with Adversarial-Paced Learning, in proceeding of 34th Conference on Neural Information Processing Systems (NeurIPS 2020).